Boosting the Exploitation of Standardisation Inputs from European Projects

Contributions from industry, research and end-users, involving experts that represent diverse stakeholders are crucial for the standardisation development. However, the standards-making process and rules are sometimes at odds with the culture and practice of research. STAND4EU aims to strengthen the links between research, innovation and standardisation ensuring that standardisation is an integral part of the European research and innovation landscape. STAND4EU will map and identify key stakeholders and actors involved in standardisation activities at national, regional (EU) and international level to allow a proper identification of the obstacles hampering the standardisation efforts within the scope of 4 main technological domains: Additive Manufacturing, Welding, Smart manufacturing/ Industry 4.0/Digitalization/ Artificial Intelligence & Circular Economy. The key bottlenecks in the standards development lifecycle will be identified and to overcome the obstacles on the standards setting process a plan will be develop with recommendations and solutions to make the standards development process more efficient between the stakeholders from research, innovation and standardisation. A STAND4EU interface will be created to facilitate the collection and the sharing of information about the obstacles and associated remedies and best practices towards the industrial and research & innovation community, the standards developing organisations, the public authorities and other relevant stakeholders. This will include pointers to available supporting services, networking services, herewith acting as a one-stop-shop for all related standardisation research and innovation matters All the proposed solutions will be validated with the relevant actors and stakeholders to transfer the methodology to a broader scale of application in other respective areas to reach sustainable development of developed methodological approach and exploit the STAND4EU Interface globally,